University of Southampton and The AI Corporation

To transfer and embed an innovative capability, based on advanced machine learning approaches, to automate the time consuming task of fraud risk strategy management in the finance sector.